TREM2 regulation of microglial dynamics

Despite the importance of TREM2 and microglia for the brains response to injury we still know very little about how TREM2 signalling controls either steady state or damage inducded microglial dynamics and chemotaxis. The aim of this project is to further elucidate key aspects of TREM2 regulatory control of healthy and pathological microglial function, focusing on the impact of driving both gain and loss of TREM2 function with newly generated tool monoclonal antibodies to modulate TREM2 activity.